Unsupervised representation learning for visual aesthetics

Unsupervised representation learning for visual aesthetics This thesis will develop new unsupervised and self supervised methods to learn a feature embedding for creative content (digital artwork) with a focus on deep learning approaches.